University of Lincoln and Streets Heaver Computer Systems Limited KTP 21_22 R2

To design and develop a 'learning' organisation framework that will facilitate decentralisation of decision-making. To transform and disrupt the current organisation to benefit from the latest thinking in organisational development.